Sheffield Hallam University and Zen Green Stage Limited KTP 22-23 R2

To introduce and embed advanced machine vision technologies with additional sensor integrations to enhance the performance of an innovative golf ball tracking system.